From Water Fleas to Elephants: Multispecies extrapolation of Pesticide Toxicity Using High-Throughput Testing Methods and Dynamic Energy Budgeting

We will look to develop DEB models that can be extrapolated across different species not often considered in Environmental Risk Assessment, the potential results of this project could assure that Future ERAs cover a wider array of diversity and are more protective of ecosystems and their services across different regions of the world.